UV water treatment system

To date, we have an extensive range of energy hungry medium pressure lamp based products but
only one single 200watt energy efficient Amalgam lamp model enclosed in a stainless steel
chamber that has a very basic mechanical and electrical design. Others use multiple 300watt lamps
immersed in support racks in open channels that move effluent in a canal like structure.
The aim of this project is to shape the results of previous research (including our patent rights from
CRAFT project) into a design for a new 800watt multi lamp Amalgam product involving
significant technological advances in terms of lamp, hydraulic flow and control system aspects.
In the project we would carry out development work including CFD modelling various
combinations of UV light geometry, understand the necessary relevant international product
approvals, source and test multiple lamp 800 watt power supplies, develop chamber designs that are
mechanically robustly designed using stress predicffon software (that we currently do not have),
develop a new touch screen controller to display and control multipl0 lamps (the current display is
only 2 lines), and develop a control algorithm that will optimise applied lamp power using real time
inputs such as flow, fluid transmittance and lamp intensity, with the overall objective of delivering
the required UV dose with the lowest possible connected power.
Our target would be to design a new product that uses 60% less power than our current technology.
The overall deliverable of the project would be to develop and produce a pre-production prototype
that would form the basis of a new product range to serve the rapidly expanding market to disinfect
reclaimed effluent for a variety of uses, at a fraction of the power currently needed, thus materially
effecting the carbon footprint of this technology.